University of Glamorgan And Chromogenex Technologies Limited

To research and develop a new generation of medical and cosmetic equipment. To embed a research and development capability to drive new generation medical and cosmetic laser devices.